Increasing the resilience of developing cities to ground shaking in earthquakes

This project aims to research ways to increase the resilience of the built environment to ground shaking in earthquakes. The project will focus on the rapidly developing cities in central Asia and the Caucasus region. Novel techniques will be developed to estimate the magnitudes and probabilities of ground motion in these cities over the lifespans of the current building-stock, and hypothetical future infrastructure projects. The characteristics of these buildings will then be used to estimate the structural effects of ground shaking, and quantify the associated economic and societal risks. Building strategies will then be developed to mitigate the risks posed by the ground shaking. This work is closely aligned with the EPSRC-funded EEFIT programme.